Next-Gen modelling for high-precision exoplanet microlensing surveys

The abundance of exoplanets not bound to any star, floating in the interstellar medium, known as
free floating planets (FFPs) is currently poorly constrained. Direct imaging has provided several
confirmed FFPs, but does not allow us to extract FFP statistics. Via the gravitational microlensing
method, we are more likely to find these illusive objects due to the methods invariability to the lens
flux. Nonetheless, microlensing surveys have also provided only a handful of candidates. This is due
to the comparatively small masses of FFPs, on similar scales to planet masses, and the
correspondingly short timescale of microlensing events. Upcoming surveys such as by the Large
Synoptic Survey Telescope (LSST) and the Wide Field Infrared Survey Telescope (WFIRST) could
provide unprecedented detail on the galactic population of FFPs and also allow for properties such as
FFP mass measurements to be made, also providing insight into planetary formation. To this end, the
project will focus on developing an FFP search strategy for the LSST and WFIRST. This will involve
developing more a more rigorous calculation of the microlensing optical depth, as well as
investigating the potential for FFP mass measurements given the technology of the respective
telescopes.